SMARTLIGHT

The SMARTLIGHT project aims to demonstrate the capability of SmartKem's organic thin-film transistors for driving mini-LED backlights for full array local dimming LCD displays. It will generate a range of formats of active-matrix backlights relevant for high brightness displays, and these will be used to show to OEMs that the technology can help them achieve a lower cost solution to high dynamic range (HDR) displays with good reliability. The project partners include SmartKem as lead, Centre for Process Innovation (Catapult), and Folium Optics as a subcontractor. Demonstrators will be used to secure business for SmartKem such as customer funded development projects and ultimately will lead to volume material sales of high value chemicals.